University of Westminster and Mezzo Labs Limited

To develop novel approaches to support the decision making process of marketing managers through better and quicker insight of customer propensity patterns that lead to sales as well as user experience patterns that obstruct them.